Episodic Memory: Uniquely Human? Renewal Project

Episodic memory is the capacity to remember personally experienced past events. The EMUH project investigates two questions about episodic memory. First, what is its function – that is, what role does it play in cognition, and why do we have it? Second, is it uniquely human? These are both highly contested questions in memory research. In phase one of the FLF project, we developed a novel pluralist account of episodic memory on which it has several distinct functions, and used this account to show that episodic memory is likely to be present in a wide range of animals. The FLF renewal will be used to extend the results of phase one in three ways. First, we will apply the same approach to related questions about another important type of memory: semantic memory, which enables storage and retrieval of general knowledge and concepts. We will investigate which functions semantic memory serves, and how it is distributed in nature. The result will be the first unified account of conscious memory across the animal kingdom. Second, we will deepen phase one’s account of episodic memory by investigating memory errors and malfunctions, exploring whether either commonplace patterns of memory error or memory changes in psychiatric disorders shed additional light on its functions. Finally, we will draw out the ethical and societal consequences of the project’s results, exploring implications for both animal welfare and the risks and benefits of implementing of memory-inspired processes in AI systems.